Peripheral voltage gated sodium channels in health and disease

The present research proposal focuses on nerves found in the skin muscle and viscera that are the first stage in pathways that cause pain in the brain. In previous studies we have found some key molecules (for example Nav1.7 (a sodium channel protein) that are important pain-killing drug targets in man, by generating mice that have lost genes we think may be important in pain and modelling human disease. Here we show how we can kill different sorts of nerve cells in mice using genetically modified animals and find out what the cells do. By identifying particular cell types and associating them with different aspects of pain, we can the find the molecules that make these cells function, and devise other new pain-killing drugs taht target particular types of pain.

Technical abstract
Peripheral voltage-gated sodium channels Nav1.7, Nav1.8 and Nav1.9 are interesting analgesic drug targets. We will examine channel protein distribution of expression within and outside the PNS carefully using epitope tags. We will make Bac-Cre transgenic mice for Nav1.7 and Nav1.9 to examine the function and content of cells that express these channels using cell ablation studies (as we did for Nav1.8). We will focus on Nav1.9+ Nav1.8- neurons that seem to be critical for neuropathic pain. We will examine the wiring patterns of defined sets of neurons in normal and chronic pain states. We will develop function blocking monoclonal antibodies for Nav1.7 that may be clinically useful. We will characterise the microRNAs that are essential for sodium channel expression and determine their mechanism of action. We will continue to work with human geneticists to model sodium- channel related pain, and other syndromes.